RECYCLE2TRADE

This project regards a new waste trade platform under the name Recycle2Trade that will connect suppliers and buyers of recyclable materials like metal, plastic, and paper, and help them assess the quality of the material, as well. This independent, cloud Business-to-Business platform will allow its users to connect with each other via an online marketplace for waste trade and a database of potential suppliers and buyers, created through the scanning and categorization work of a search engine. Available in smartphones and tablets, the platform will use their camera and flash to support a material quality assessment , which will help overcome reliability issues in waste trade.